APPA

AKL, a UK SME, has developed a novel therapeutic, APPA, for the treatment of osteoarthritis, a growing chronic disease affecting more than 8.5m people in the UK.

It intends to use its innovation voucher to underpin the manufacture and production of APPA.